Seasonal Weather Forecast Application

Weather Logistics Ltd aims to improve public understanding of Climate Science and to work with stakeholders to provide tailored attribution diagnostics for periods of extreme seasonal weather. Its public seasonal forecast model will provide an automated description of the key drivers of extreme weather patterns (flooding, drought, severe cold, heat waves etc.) several months in advance. The lower spatial resolution version of its forecast will be provided free of charge as a mobile / web application.